BACTERIA: Big Data Communication Strategies for Bioaerosols

Biological air pollution (bioaerosols) are airborne microorganisms, particularly fungi and bacteria. Bioaerosols from composting facilities have the potential to cause health impacts and are regulated by the Environment Agency. People living near composting facilities are concerned about the impacts on their health. Current monitoring methods use spot measurements and so only provide an indication of concentrations for the particular short-term measurement period. New and novel methods for monitoring bioaerosols are being tested. These newly emerging measurement techniques have the potential to radically increase the amount and extent of data collected on bioaerosol.